Drivers of Entrepreneurship and Small Businesses

Entrepreneurship and small businesses are of critical importance to all countries and international development agencies to improve economic growth, encourage innovation, and facilitate inclusion of different groups in societies. The history of Britain as the 'First Industrial Nation' is influential on development theory and policy worldwide. This project's database and analysis will transform understanding of entrepreneurship in Britain over 1851-1911, lessons for modern policies, and relations to modern entrepreneurship and economic growth.

Previous research yields little information on business numbers and size-distribution in the 19th and early 20th centuries. This makes economy-wide understanding of entrepreneurship and business dynamics difficult, and relation to modern patterns impossible to assess. The division of contributions between wages earners, self-employment, and businesses of different types of business over 1851-1911 are highly uncertain (as indicated by gaps in ONS and other historical series). As a result, we have very limited understanding of economy-wide evolution since the 1850s of individual and geographical patterns of entrepreneurs, managerial change, and their role in economic growth. Many widespread claims about entrepreneurship and small business development over time are basically untested. These historical gaps have current relevance to BIS, local government and international agencies that promote entrepreneurship and economic development.

This project aims to identify the population in Britain of those entrepreneurs who were employers, company directors, and self-employed own account traders using available census records over 1851-1911. These data have not previously been used to extract businesses/entrepreneurs because they have not been available electronically. The recent creation of a database (I-CeM) for most censuses at UKDA now makes this project feasible.

This is a 'Big Data' project involving the development and analysis of a database for each census of approximately 2-4 million self-employed individuals and 150,000-400,000 business owners/entrepreneurs that employ others. This will create the first publically available data on the population of individual business proprietors in Britain over 1851-1911, to be deposited at the UK Data Archive.

The objectives are ambitious, but feasibility has been tested through a pilot using the full 1881 e-Census records. This pilot developed the extraction algorithm required and assessed the representativeness of the employer information obtained.

The project will contribute to both current and historical debates through new findings on institutional and personal supports to entrepreneurship, the entrepreneurial fertility of different geographical environments, the relation to modern entrepreneurship and growth, gendered participation rates, and the characteristics of entrepreneurs and locations that contribute most to enterprise creation and growth. It will give the first large-scale long-term estimates of entrepreneurship rates and business numbers by employee size, location, gender, sector organisational status (as Ltd. Cos., partnerships and sole traders), and types of entrepreneur. The project will estimate historical trends and drivers of entrepreneurship through multivariate econometric estimation, how the historical patterns influence modern entrepreneurship and growth, and what this means for modern policy.

Findings will be communicated through events aimed at specific user groups, publications, web-dissemination, provision of key statistics (akin to modern BIS SME Statistics), and maps of the main distribution patterns at different spatial scales. Case studies will enrich quantitative interpretations to help engage user groups, and two pilots will investigate integration of census with company records on shareholders & directors, and track panels of firms/entrepreneurs over time.

Potential impact
Greater detail in 'Pathways to Impact'.

A. Main beneficiaries:

1. Entrepreneurs and commercial sectors supporting them (e.g. venture capital, banks, IFAs, accountancy, law).
2. Organisations supporting entrepreneurs; e.g. British Venture Capital Association, BBA, UK Business Angels, Centre for Entrepreneurs, Chambers of Commerce, Young Enterprise, Young Chambers, Princes Trust, IoD, FSB, CBI: SME Taskforce, Trade Association Forum, Prowess, Women's Business Networks, etc.
3. Research Organisations networked to entrepreneurs; e.g. Nesta, ESRC Enterprise Research Centre (Warwick-Aston etc), SBRC (Kingston), SERU (Newcastle), Cambridge Centre for Business Research, other Business Schools.
4. Government departments, policy-makers and agencies; e.g. ONS, BIS, UKTI, UKBI, Technology Strategy Board, Scottish and Welsh Executives, England's Local Enterprise Partnerships, British Library IP Centre.
5. International agencies that use GB historical experience; e.g. Wold Bank, IFC, UN etc.
6. Users of historical data; e.g. English Heritage, National Trust, etc.
7. The wider public via family history societies, Society for Genealogists (SOG), FindMyPast, etc

B. How they will benefit:

1. Entrepreneurs and organisations, international agencies, government departments and agencies that support them will gain improved knowledge and understanding of trends in entrepreneurship and its drivers.
2. Greater understanding will increase the effectiveness of public services and policy supports to entrepreneurs and small businesses.
3. Independent researchers will benefit from ability to search for historical business information via the database deposits at UKDA and training sessions through SOG and FH societies.

C. Impacts from the project:

1. The history of the GB as the 'First Industrial Nation' is influential on development theory and practice worldwide. This project's new knowledge will improve understanding of entrepreneurship 1851-1911, and its relation to modern patterns.
2. This will feed into the advice and support entrepreneurs receive and improve entrepreneurial policy to enhance national economic performance and competitiveness.
3. Better understanding of the historical drivers of entrepreneurship will contribute to improved evidence-based policy-making at local, national and international levels.
4. This will enhance effectiveness and improve professional practice of commercial sectors, support organisations, and public agencies supporting entrepreneurs and small businesses.

D. Timescales for impacts:

Great efforts will be made to disseminate the work from this project as quickly as possible.
1. First-round timescales (years 1-2). Early dissemination of main tabular results will engage other researchers and publicise main findings.
2. Second-round (years 2-3). Seminars, website development, working papers, and published outputs from the research.
3. Medium and Long term (Years 3-). Deposit of the database at UKDA, publications and maintenance of websites of research results at Campop and UKDA, and promotion by the PI, Co-Is, and partners will ensure continued accessibility of data and research materials into the future.

E. Contribution to professional skills:

1. Given the position of Cambridge and other partner HEIs substantial numbers of people are attracted to work as PhDs, Post-docs and visitors who will draw from this project during its life and after.
2. The staff working on the project will develop widely-used skills in academic research, professional practice of commercial sectors, and public service agencies. The skills are generic to database analysis in many fields and will help staff find employment in a wide range of sectors.
3. Family history researchers will benefit from training lectures at SOG and local FH societies.
/workshops at SOG and local FH societies.